Digitally enabled development of sustainable metamaterials to create circular alternatives to current unsustainable parts widely used in industry

Digitally enabled development of sustainable metamaterials to create circular alternatives to current unsustainable parts widely used in industry